A Pipeline for Parametrically Generating User-Tailored Controllers

The key aims of the research are to optimise hardware interface layouts for individuals across a range of contexts, and user needs requirements; these include video game contexts and user accessibility needs. The optimised layouts will inform a toolkit that enables 3D printing of parametric controllers, democratising hardware production by enabling users to have control over hardware interface design.

The key questions proposed by the research are whether it is possible to generate 3D model files and printed circuit board designs for user-optimised controllers and how hand properties and usage contexts affect controller layout design. The study will begin with the collection of user hand properties and desired layouts, aiming to produce an open dataset and the mapping of hand properties to layout dimensions. Layouts will be optimised akin to keyboard layouts, with enhancements to allow for fluid placement of key positions and through the production of context-specific layout constraints. This research will primarily benefit individuals with accessibility needs, and further current progress in the democratisation of hardware production.